Mevocrete: The Scale up of Material Evolution technology for net zero emission concrete

Concrete's main carbon emitter is Ordinary Portland Cement (OPC) which equates to around 5% of the world's CO2 emissions. In 2019, production plants in Britain produced over 9million tonnes of cement, equating to over 700million tonnes of CO2 (Barcelo, 2020).

There is a clear need to radically and radically decarbonise the foundation industries. This project aims to develop and scale the world's first truly carbon-negative cement. It will incorporate the entire supply-chain and use industrial by-products from the steel and chemical industries to create a product which can be demonstrated at industrial scale.